Next-Generation Multifunctional Material - Massless Energy Storage!

In 3-5 years time, we won't be only using discrete monofunctional batteries, we will build structures from multifunctional materials with electrical energy storage. Project focuses on development of innovative multifunctional materials that serve both for energy storage and structure at the same time. Therefore, redundant structural elements can be removed, eliminating weight from other parts of the vehicle and reduce size of current battery packs. They are said to offer "massless energy storage" because of their effective weight is lower than the total weight of the cells (considering the parts they replace).

The material is able to revolutionise key industries such as consumer electronics, automotive and aerospace.

The team will conduct detailed simulations and modelling to evaluate feasibility study for our entry industry application. The second step is to build demonstration MVP to justify the performance to our investors and customers.

The team signed number of Memorandums with international and local automotive companies.

The team aims to start licensing the material to low and medium volume manufacturing companies in 2 years.